Anglia Ruskin University and LinkGevity Limited KTP 24_25 R5

To formulate a first in class anti-necrotic for use in cryopreservation augmenting our existing platform technology and supporting the development and growth of the cryopreservation sector, whilst improving hospital diagnostics, reducing invasive biopsy requirements and ensuring high-quality samples for accurate and efficient diagnostic.